Dance as Play: building and fostering relationships in a post-pandemic society.

The proposed research considers reframing dance as a form of play, to explore play/playfulness in collaborative performance making as a vessel for building and fostering relationships. It is aimed that the study will offer an original contribution to knowledge in relation to developing a specific practice of dance as play for the purpose of social reintegration in a post-pandemic society. Campaign to End Loneliness reports that 45% of adults feel occasionally, sometimes or often lonely in England (2021). This is supported by a reported increase in levels of loneliness (Miller, 2020) and isolation (Bu, Steptoe, and Fancourt, 2020) experienced as a result of the Covid-19 pandemic. Across the East Midlands there are several organisations and services which offer support with loneliness, employability, and social support. The researcher has identified the following partners for this project; Three Little Birds, working with men's mental health, Notts Trans Hub, working with the transgender community, and Dance Action Leeds, which works with mothers. These three communities have been identified as potentially having had less access to social support throughout the pandemic. The research engages demographics who have potentially had less opportunity to engage in playful activity, meaning that the research outcomes may be considered inclusive and accessible. The research spans across, and draws from the disciplines of dance, dance movement psychotherapy and psychology, drawing from existing knowledge and combining it with innovative practice led investigations. Where the proposed project will lean on theories stemming developmental play studies (Slade and Wolf, 1999); Chazan and Kuchirko, 2019), and dance movement psychotherapy (Allegranti, 2019; 2020), the research also operates outside of these domains and considers the social and applied benefits of play and playfulness (Göncu, and Perone, 2005) within dance.